Near Surface Geothermal Heat Battery : Sustainable Use of GeothermalHeat exploiting Legacy Mine workings to Transport Recycle Waste SurfaceHeat

Ground source heat pumps supply a low carbon footprint energy. However, the longer term sustainability of the geothermal heat which is being accessed hasnot been rigorously evaluated. The average housing demand suggests that poor design will lead to significant unsustainable heat mining.